IP Trademarks

"Perception BI Limited, established in 2008, is a client-centric Management Consultancy company.

Perception has developed a framework called Friction Free™ Thinking, to support our clients to deliver efficiency, performance and profitability improvements within their organisation, though services, internally-developed tools and coaching.

We work with a range of organisations in the UK and Ireland, including:

•NHS (Mental Health)
•NHS (Acute)
•Retail
•Logistics
•Education
•Financial Services

The solutions and products we have built are designed to address key challenges, and all present opportunities to expand our services within the client. It is these solutions and products that we want to protect with regards to intellectual property rights by researching, applying for and securing the optimum protection for our business."